A randomised phase 2 trial of IM versus HCQ/IM for patients with CML in MCyR with residual disease by Q-PCR

Patients who developed chronic myeloid leukaemia (CML) are currently treated with drugs called tyrosine kinase inhibitors (TKI), which bind to and inhibit the function of BCR/ABL, the abnormal protein found exclusively in CML cells. In the majority of cases these drugs convert CML from a rapidly progressive and fatal disease to a chronic condition where quality of life is maintained for at least 10 years on continuous drug therapy. However continuous drug therapy is expensive and associated with significant side effects for patients. Since BCR/ABL is the major survival and proliferative factor driving the development and progression of CML, when this protein is switched off by TKI the majority of CML cells die. The cells which fail to die in response to these drugs are either stem or bone marrow founder cells (CML in early phase) or cells showing other forms of drug resistance (CML in advanced phase). It is critical to find ways to kill CML stem cells as these cells are responsible for producing all the other cells that constitute the disease and without killing these cells CML cannot be cured. Our long term aims are to find combinations of drugs that can cure CML in early phase and to improve responses in advanced phase. We have recently shown that when CML cells, including stem cells, are exposed to TKI they induce a process called ?autophagy? in which, in simple terms, the cells begin to break down their own intracellular constituents to produce energy. By producing energy in this way they are able to survive the drug exposure. In preliminary studies (Journal of Clinical Investigation, in press) we have shown that the drug hydroxychloroquine (HCQ), which inhibits the process of autophagy, potentiates the effect of TKI in inducing death of CML cells, including stem cells. In this proposal we aim to lead a Phase 2 trial in which patients who have been on imatinib (standard TKI for CML) for 12 months, are tolerating it well and have experienced a partial response to treatment, will be randomised to either continue imatinib therapy or to take imatinib in combination with HCQ. The combination treatment will last 12 months and the study will investigate the safety of combining imatinib with HCQ and test whether the combination is more effective than imatinib alone.

Technical abstract
Imatinib mesylate (IM) is standard therapy for CML. The main limitations of IM and second generation tyrosine kinase inhibitors (TKI) are development of resistance and instrinsic refractoriness of CML stem cells to these agents. Therefore, new therapeutic approaches that more effectively target CML stem cells and prevent the outgrowth of TKI-resistant cells are required. Our preliminary data (JCI in press) lead us to believe that autophagy is a major cause of TKI-resistance in CML stem cells. We have shown that IM induces autophagy in BCR/ABL+ cells, including primary CML stem cells. Suppression of autophagy in BCR/ABL+ cells using pharmcological inhibitors or siRNA-mediated knockdown of essential autophagy genes enhances cell death induced by IM in primary CML cells, demonstrating that induction of autophagy has a pro-survival effect. Critically, the combination of TKI with inhibitors of autophagy (chloroquine and bafilomycin A1) results in near complete elimination of phenotypically and functionally defined CML stem cells, including CFC and LTC-IC. Together, these findings suggest that autophagy inhibitors will enhance the therapeutic effects of TKI in the treatment of CML. Hydroxychloroquine (HCQ), a less toxic derivative of chloroquine, has been widely used in rheumatology over many years, often at the same time as multiple other drugs. IM now has a 10 year clinical experience and is well tolerated. Here we propose to lead a randomised phase 2 trial with a safety run-in across 3 UK centres in which we will investigate the safety of combining IM with HCQ and compare the efficacy of the combination vesus IM alone in reducing levels of residual disease in CML chronic phase patients who have achieved MCyR after 12 months IM monotherapy but have residual disease as shown by Q-PCR. Patients will be recruited over 24 months, combination treatment will be for 12 months with a further 12 months follow-up.